University of Hertfordshire and Tsien UK Limited KTP 24_25 R2

To develop advanced FMCW and mmWave radars for detecting and monitoring complex road intersections and multilane highways with ability to track up to 200 targets using state-of-the-art MIMO technology coupled with AI techniques.